Bullingdon Research Ltd - Solvency II: Insurance Capital Adequacy Modelling Software

Bullingdon Research Ltd will develop stochastic financial forecasting software to enable
insurance companies to calculate their Capital Adequacy, which is a requirement under Pillar
1 of the EU Solvency II framework.
This risk modelling environment will be accessible over the web and via mobile devices,
utilising a cloud based mathematics engine designed for high performance and large scale
commercial computation. A prototype will be constructed for user testing and rapid iteration,
in order to prove fitness-for-purpose of the final production application.